University of Hertfordshire and Advanced Collection Systems Limited

To create an adaptive, self-learning, negotiation and decision making capability (a 'Virtual Agent') by applying Machine Learning and Data Mining techniques to a range of complex human/computer interaction patterns.